Spannr

There are social networks, company networks & professional networks. Spannr.com is all about building networks.The construction industry contributes around £90 billion to the UK economy, spanning 280,000 businesses & provides 2.9 million jobs, accounting for 10% of employment. It's a vital part of the UK economy, and more than ever, needs its own 'building network' to help promote growth & change perceptions.By providing a platform for trades to communicate in a way that is familiar & easy to use, Spannr.com will help them to advertise for work, buy & sell tools, share jobs, post media, exchange advice, collaborate, recruit & much more.In line with the Construction 2025 Strategy, the industry is embarking upon a huge transformation. Spannr.com is aiming to be at the forefront of this change. By promoting communication, collaboration & efficiency, not only will our platform help the industry grow, but by modernising its image, it will also help encourage more young people to consider construction as a prospective career choice.Spannr.com: It's all about building networks.